Digitally enabling Local Authorities to tackle food poverty

Thanks to the Small Business Research Initiative, OLIO will transition its Food Poverty Prediction map from an academic project built in partnership with the University of Nottingham, to become a powerful tool for Local Authorities. The Food Poverty Prediction Map was created in partnership between OLIO and the N/LAB at the University of Nottingham's Business School, with the support of Innovate UK's Knowledge Transfer Partnerships. The original goal was to better understand, model and predict food sharing behaviour of users through the use of data analytics.The outcome of this project was the creation of the OLIO N/Lab Food Poverty Prediction Map prototype. This project will enable the Food Poverty Prediction Map to acquire 'ground truth' and build a Local Authority centered interface for Local Authorities to use. The interface will help Local Authorities identify which areas are suffering from food poverty and which ones are at risk of falling into food poverty. This data with enable Local Authorities to target their resources in areas that need it the most, and set up preventative campaigns in areas that are going to be affected by food poverty in the near future.